The effects of vibration on the stability of medical products transported by non-conventional and autonomous modes.

The effects of vibration on the stability of medical products transported by non-conventional and autonomous modes.